VHE Gamma-ray astronomy with the Cherenkov Telescope Array

The student will contribute to three aspects of CTA design, construction and early science. The aims and objectives of the project are two-fold, having both a technical and an astronomical component. On the technical side student will investigate novel methods for the classification of air showers in Cherenkov telescope images (i.e., whether they are leptonic or hadronic in origin) using machine learning techniques. The scientific side of the project is aimed at investigating the populations of relativistic particles in the so-called "Fermi bubbles" in the Milky Way using a broad-band multi-frequency approach from radio to gamma-rays.

This project lies in the STFC science areas:

D:1. How do the laws of physics work when driven to the extremes?
D:2. How can high energy particles and gravitational waves tell us about the extreme universe?
D:3. How do ultra-compact objects form, what is their nature and how does extreme gravity impact on their surroundings?

Collaborators include the Universities of Liverpool, Leicester and Durham and MPIK Heidelberg. It is envisaged that the student will have a long-term attachment at MPIK.
The machine learning aspects of the project may have impact in application to very-high-speed image classification in areas such as e.g. flame chemistry.